Enhancing on-board Energy Management for Next Generation Zero Emission Buses With Internet of Vehicles

Enhancing on-board Energy Management for Next Generation Zero Emission Buses With Internet of Vehicles